To the Gallery: Analysis of Participatory and Learning methodologies in an art organisation.

This project aims to explore pedagogical practices in gallery education and art production with a focus on young people as active actors in the creation of artwork. This research will identify and articulate a framework for pedagogical practice for producing art with artists and youth in the gallery, following the work of other practice-based research and the reflections of other professionals in the sector.
This project aims to explore pedagogical practices in gallery education and art production with a focus on young people as active actors in the creation of artwork. There is a gap in the literature from studies written by practitioners working within art organisations (e.g. Pringle 2008, Kill 2022), to artist-led participatory practices (e.g.Kester 2004, Bishop 2012, Helguera 2011).
This proposal contributes to the literature concerning methodologies of working with artists and young people in arts organisations (see Pringle 2008, Kill 2022) drawing on collaborative ethnography as a methodology to produce an entirely new dataset. The experience of educators embedded in art organisations and the voice of pedagogy based art producers that bring a pedagogical approach to art curation is limited to a few examples (See Mcdonnell 2018, Toonen, 2021). The methods used will unite stakeholder engagement with engaged work with young people, documented and recorded using collaborative ethnography (Campbell and Lassiter 2015).
The approach will be co-research using ethnographic methods. This is a method that surfaces knowledge with participants and co-creates an inquiry. Drawing on communities of practice approaches together with dialogic co-inquiry and collaborative ethnography this method listens to experience to answer questions (Banks et al 2019).